Magpie: Creating the next generation of innovators with a novel STEM resource tool

The proposed project brings together SME Future Technology Resources Ltd (FTR) and the charity Learning Foundation (LF) to collaboratively meet the market demand for innovative solutions that address deficiencies in teaching STEM subjects across key stages 1-4\. The project will inspire and prepare students for careers in STEM industries by overcoming long-standing barriers to engagement. The project seeks to develop and validate a market-leading educational planning, resource, and assessment platform ("Magpie") based on a novel combination of AI methodologies with applied mathematical and pedagogical research.

Magpie will enable efficient and consistent planning, delivery and assessment of engaging and effective learning via an easy-to-use, engaging, cost-effective and scalable software solution.

Magpie has the potential to rapidly expand FTR's UK market share and allow it to access difficult-to-penetrate international markets, driving rapid revenue growth, increased profitability and further investment in technology development and commercialisation.

LF anticipate that the successful project will increase their ability to identify and support schools with low STEM education levels thus advancing their cause of making technology accessible to all UK pupils, closing the attainment gap for Pupil Premium children and ensuring that all young people leave school as confident and competent users of computing technology.

_Keywords_: EdTech, STEM education, gender equality, intelligent software